University of Exeter and Fiberight Limited 22_23 R3

To develop and optimise new monitoring methods to track material movements and ensure maximum value is achieved from material at the recycling plant.